To what extent did palaeogeography and palaeoenvironment drive biodiversification during the Cambrian Explosion?

This summary was based on the project description published by the department and in-depth discussion with Alex Liu.
This research delves into the environmental and geographic influences on the early Cambrian radiation event, crucial for
understanding animal phyla evolution. Fossil evidence, including small shelly fossils (SSF) and Burgess Shale Type
biotas, sheds light on the Cambrian Explosion, yet uncertainties persist about the driving forces. Identifying a gap in
exploring palaeolatitudinal patterns during this interval, the study aims to compile existing knowledge on the
palaeogeographic distribution and preservation of early Cambrian taxa (~521-509 million years ago). Utilizing tools like
ArcGIS and GPlates, the analysis will focus on taxon preservational modes, composition, and ecology. The dataset will
be segmented into time bins to test hypotheses about palaeogeography's role in metazoan innovations, such as
biomineralization, predation, and burrowing. Statistical tests will assess observed relationships, and comparisons with
late Ediacaran and earliest Cambrian data will provide a comprehensive understanding of palaeolatitude's impact on
biogeographic patterns. This project represents a significant step in deciphering the factors propelling the Cambrian
Explosion.